Signalling: Enhancing the integrated stress response (ISR) to promote stress resilience, lifespan and health span

Technical abstract
We now have potent small molecules that activate GCN2/ISR in the absence of stress, allowing us to assess the impact of pharmacologic/therapeutic (as opposed to genetic) ISR activation on stress resilience, lifespan and health span. We will establish their mechanism of action, their impact on stress resilience, senescence and on longevity in C. elegans and D. melanogaster.